Development of prototype of SAHS (Shock Absorption Helmet System) to reduce the occurrence and severity of Traumatic Brain Injuries to protect soldiers

Current warfare is characterised by highly agile insurgents whose weapon of first choice is the
Improvised Explosive Device (IED). 35% of US and UK military deaths in Iraq and
Afganistan wars are directly attributable to Traumatic Brain Injury (TBI) from IEDs. 67%
(31k) of British soldiers during combat operations in Iraq and Afghanistan, between an 8 year
period from 2006, have suffered mild TBI, a lighter version of TBI more difficult to diagnose,
characterized by long term consequences. (MoD 2008) 2.7k of these soldiers have been
medically discharged at an initial cost of £7.5m to the MOD. (British Army 2013).
Downstream compensations costs to soldiers affected by TBI and mTBI, however, are
estimated to be at least £67m. There are currently no effective helmet shock absorption
systems available; existing systems simply do not offer sufficient blunt trauma protection to
attenuate the impacts caused by IED blasts.
This project will allow Design Blue Ltd (DBL), to research and develop a new Shock
Absorption Helmet System (SAHS) - a novel, universal and modular helmet liner to reduce
the severity and occurrence of mTBI/ TBI. The new liner will be developed to mitigate impact
speeds with associated energy two and three times higher than helmets currently used by the
Allied military. By using our patented technology, the SAHS will offer a wider spectrum of
protection within a new innovative energy collapsible structure.
There is an immediate financial, social and moral imperative to accelerate research swiftly
into SAHS in order to mitigate the unnecessary deaths and injuries our servicemen suffer from
TBI. The MOD's policy of moving to a greater reliance on the Territorial Army will mean
these individuals (and their employers) will expect and demand that their military Personal
Protection Equipment (PPE) is of the very highest standard and uses the very best technology
available on the market.